RINICARE PRIME II

Rinicare's Pre-hospital Information and Monitoring E-system II (PRIME II) proposes to
develop a mobile health information and monitoring platform aimed to optimise patient
pathways in pre-hospital healthcare and ambulance services' efficient performance.
PRIME's Development of Prototype will design and implement intuitive and rich patient
electronic forms (eForms) that integrates real-time continuous recordings of patients' vital
signs and multimedia (written and audio notes, images and high-definition video), considering
NHS requirements and the paramedics' mobile environment, procedures and workflow.
PRIME eForms can be seamlessly shared with remote specialists (telehealth) to assist early
and accurate assessment of patients' condition and the provision of treatment advice to
paramedics on site and in the ambulance.
PRIME innovation will impact pre-hospital healthcare on the ability to sustainably develop
ambulance services and their increasingly active role in healthcare, improve patient
satisfaction as well as the NHS new competitive nature, cost savings effort, paperless
approach and integrated care vision, in the name of quality and excellence in healthcare
delivery.
About Rinicare:
Rinicare Ltd. is a Lancaster-based (UK) SME that offers state-of-the-art technology solutions
for healthcare applications. Products and solutions provided by Rinicare utilise the latest
information and communications technologies and provide solid foundation for enhancing its
users’ quality of life. Rinicare's state-of-the-art technology-based healthcare portfolio present
ACUSCEN (electro-stimulator for pain relief), CARDIOLEAF (ECG wireless heart monitor
system), WiFIT (mHealth app), KHIMS (kids health indicators monitoring system) and
RINIMED Wireless Intelligent Health Monitoring System.